Closed Loop Mobility

The project centres on the exploration of a new commercial model for the Microcab hydrogen Fuel cell vehicle whereby the vehicle is not sold out right to customers, but offered through a car club scheme for members to hire. Microcab will retain ownership of the vehicle, and implement a remanufacturing model to ensure that the vehicle’s value is recovered back to an original or upgraded condition, resulting in the extension of the vehicles life in service. This project will bring together 3 disruptive business models - circular economy, low carbon vehicles, and mobility as a service - into one complimentary commercial model which will provide benefits for multiple stakeholders.The 3 main deliverables of the feasibility study will be: 1) a full business plan which details the commercial models and provides rigorous evaluation of the most potentially prosperous business model analysed during the project, 2) a series of peer-reviewed white papers that will be made available for the general public, and 3) a pilot plan for demonstrating the model in the form of a business roadmap and technical implementation plan